LaunchPad Recruitment Process Automation

LaunchPad Recruits (LR) is an innovative tech startup based in London that provides video assessment software. Founded in 2011, LR quickly became a leader and a trendsetter in the video interviewing market by implementing proprietary software with reviewing and bias management functionality. By developing the Recruitment Process Automation (RPA) solution, LR will improve the recruiter's ability to screen large recruitment campaigns while providing a superior recruitment experience to candidates. The greatest advantage of video assessments is the potential wealth of data that is collected such as speech, emotions and expressions. The proposed solution will be able to use features from the data collected to automatically predict a candidates' ability and fit into a company. Additionally automated-scheduling is used to move candidates along the recruitment funnel quickly. By using LR's Verify anti-bias reviewing software, RPA will be able to remove interviewer bias and inconsistencies in recruitment to achieve a more diverse and skilled workforce. As a result companies will incur a significant reduction in costs and experience a large increase in productivity. Implementation of this solution has large potential to disrupt the recruitment market.